Increase your data's value: A value-driven semantic enrichment system to speed up scientific insight.

The global life science industry spends billions of dollars annually on research innovation. This activity generates huge volumes of data e.g. clinical, omics with the potential to generate powerful innovation insights to drive business decisions, but dicovering and understanding data assets can account for up to 80 percent of the cost of an eResearch study. Eagle proposes a data enrichment and curation platform that automates this critical but currently manual process through sophisticated valuation and prioritisation algorithms that weigh data value against the curation effort scientific, operational, economic, business. Eagles Platform will increase the effectiveness and efficiency of modern eResearch.
Mathew Woodwark, Director of Bioinformatics, MedImmune, says This conversation between the scientist and the data sets is the next wave of innovation that we need deployed to our RandD teams, so we can quickly and systematically find and validate new compounds in this Precision Medicine era. Eagle is very much focused on solving this problem and we fully support their product plans.
In February 2016, Frost and Sullivan recognized Eagle for its vision and expertise in describing data value to the scientist and driving learning in the system towards true data driven drug discovery. This industry leadership will also lead to much needed transformation in the journey to personalized medicine.